Using crop genetics to understand the importance of dietary resistant starches for maintaining healthy glucose homeostasis

Technical abstract
Type 2 diabetes is a major health problem and is prevalent among the aging population. The risk increases with age partly due to a decline in the capacity of cells in the pancreas (beta-cells) to secrete insulin, which can be aggravated by a poor diet.

Diets rich in resistant starch can have a positive impact on controlling of blood glucose levels, and reducing susceptibility to type 2 diabetes. Resistant starch, is not completely digested in the upper parts of the digestive tract, and so is fermented by bacteria in the colon. The products of fermentation, short-chain fatty acids, are thought to improve beta-cell function. UK diets are generally low in resistant starch, so increasing intake could reduce the incidence of type 2 diabetes. However, very little is known about why particular types of starch are resistant to digestion and whether resistant starches from different food sources differ in their capacity to improve beta-cell function.

We will determine the structures in starch that control resistance to digestion and improvements in beta cell function. We will also determine the effect of different types of food and processing. Our study will focus on peas, as there are a range of naturally occurring variants that contain different types of resistant starch. These will be digested in an artificial gut, to identify which features of the starch and the food are important for maximum fermentation in the colon. Selected types of peas will be fed to human volunteers to determine the digestibility of the starch in vivo, together with a range of short and medium term physiological responses relevant to beta-cell function and control of blood glucose.

This project will provide insights into the relationship between resistant starch and susceptibility to type 2 diabetes. It will also inform crop breeders about which genes in crop plants are associated with these types of starch, to allow the directed breeding of peas that provide maximal health benefits.